Refining the Chabauty--Coleman method for modular curves

Robin Visser's PhD project lies in the area of number theory, developing techniques to bound the number of rational solutions to a given equation. In particular, he will focus on finding upper bounds for the number of points on modular curves (certain specific algebraic curves related to the arithmetic of modular forms) which are defined over number fields of small degree. This problem has recently been intensively studied by Siksek, Visser's proposed supervisor, motivated by applications to modularity problems for elliptic curves over totally-real quadratic and cubic fields. Siksek used a classical technique due to Chabauty and Coleman to find all rational points on the d-th symmetric power of the curve for small d, which is equivalent to finding all points on the original curve over all degree d number fields simultaneously. At present, the bounds onthe set of solutions given by Chabauty--Coleman are far from optimal, which poses difficulties in applying this method to concrete problems arising in modularity theory. The goal of Visser's project is to refine the Chabauty-- Coleman method for modular curves by making use of the fact that the system of equations that arises is heavily over-determined, a property which has not been systematically exploited in previous work. This should allow much more precise bounds to be obtained, greatly strengthening the potential applications of the method to modularity of elliptic curves and other classical problems. This project addresses the EPSRC research area "Number theory", within the
"Mathematical Sciences" theme.